Hospify Innovation Voucher 201507

"Hospify is a secure mobile messaging and contact information service for healthcare professionals in the UK and Europe, designed to scale quickly across the NHS and beyond.

Hospify will provide clinicians with the simplicity and power of current consumer messaging solutions, but unlike those solutions will ensure that all communication stays within European legislative guidelines for patient confidentiality and data protection. "